Religious Identity, Extremism, and Desistance: Exploring Prison Dynamics and Designing Desistance in Lebanon

Religious Identity, Extremism, and Desistance: Exploring Prison Dynamics and Designing Desistance in Lebanon